Natural Environment Research Council and Marlan Maritime Technologies Limited

To transfer and embed knowledge and skills required to increase the TRL of remote sensing techniques used for topographical survey of intertidal (drying) areas.